Ultrafast dynamics simulation of molecules with application in photocatalysis

"This PhD project relates to the EPSRC research area of chemical reaction dynamics and mechanisms and focuses on the computational study of ultrafast molecular dynamics after photoexcitation. The aim is to enhance the understanding of processes in molecules after light absorption that are of relevance e.g. in the development of photocatalytic systems. Hereby, the project focuses on two aspects: describing the structural changes undergone by flexible molecules in the excited state and incorporating the triplet manifold in the theoretical description of excited state dynamics.

Regarding the first topic, a rigorously defined description applicable to flexible bonds, e.g. coordinative bonds in metal organic complexes, is needed as these bonds break more easily in the excited state than covalent bonds commonly encountered in organic molecules. A geometry descriptor suitable for this scenario must be more complex than bond lengths or angles between atoms, which can for example be achieved by incorporating orientations of planes in the molecule. With a rigorous descriptor that reflects changes in binding mode for weaker bonds, a more in-depth understanding of excited state processes in flexible molecules can be gained, allowing for better comparability between excited state dynamics simulations and spectroscopic experiments yielding atom position based data. This insight can be of use for mechanistic studies of catalytic systems that use metal organic complexes.

In accordance with the second topic, this project will focus on including triplet states in the description of excited state dynamics. Simulation approaches that include both, singlet and triplet manifolds, are already available, for example in generalized ab initio multiple spawning (GAIMS). Currently, however, many excited state dynamics simulations are carried out in the singlet manifold only and do not account for intersystem crossing processes, although these processes are especially relevant to molecules containing heavier atoms and to organic molecules employed in photocatalysis. By incorporating coupling and transfer to triplet states in the simulation workflow for common photocatalysts one will therefore obtain a more accurate picture of the excited state processes in these types of molecules. This more accurate picture of excited state dynamics will also facilitate the interpretation of spectroscopic experiments that cannot be conclusively interpreted by taking into account the evolution on singlet states only."